Histocyte Laboratories Ltd

HistoCyte Laboratories Ltd is developing, manufacturing and commercialising analyte
controls for same slide use in immunohistochemistry and in-situ hybridisation. These assays
are performed in pathology laboratories globally on patient samples mounted on microscope
slides. The analyte control is designed to be used on the same slide in order to demonstrate
that the assay has worked appropriately. While these are not a diagnostic they do confer
diagnostic confidence to the pathologist. Currently laboratories use either batch controls,
which are not applicable as slides are treated individually or inappropriate material is
employed. The most frequently used material is tissue, which while useful, is finite and often
prone to variation as an artefact of how it is fixed and processed. The use of cancer cells with
known levels of markers as analyte controls means provision of an inexhaustible and
standardised material is possible. In this project HistoCyte Laboratories Ltd intends to
investigate the market need for an analyte control for markers used in the assessment of
colorectal cancer. Conducting voice of customer and market analysis will allow us to validate
that there is a market need for this product and a commercial justification to enter into
development.